Duke of Delhi

The Duke of Delhi is an Anglo Indian snack and confectionery producer creating quirky products. Packaging forms an essential part of the product itself. The product is innovative and the packaging should also lend itself to being innovative.